The FIREsIdE International Collaboration: FIre Radiative powEr validation, Intercomparison & fire emissions Estimation

Potential impact
Who could potentially benefit ?

- International and National Space Agencies, and the engineers developing future missions targeting active fires. Fire product algorithm developers.
- Users of the active fire detections and FRP information worldwide, for example fire managers and those involved in natural resource management in fire prone ecosystems.
- Those fire response personnel working with active fire data for early warning purposes.
- The Copernicus Atmosphere Service developers (e.g. ECMWF) and the users of the Service.
- Governmental organisations responsible for IPCC reporting and those undertaking REDD+ projects that will use satellite data on fires or fire emissions.

b. How might the potential beneficiaries benefit?

Space agencies and the associated engineering companies developing missions targeted at active fire observations will directly benefit from this collaborative action, most notably and directly the ESA (Sentinel-3) and NASA/NOAA (VIIRS on NPOESS). EUMETSAT will also benefit through feed in by Wooster and Roberts to the Meteosat Third Generation Programme, which also has an active fire product planned and which will be launched soon after the completion of this project.

Other beneficiaries will be those many hundreds of users worldwide working with active fire and FRP data for understanding fire patterns, undertaking fire management (e.g. fire early warning) and also working with methods to adjust GHG emissions via fire regime alteration. This is both in terms of the enhanced active fire products, their harmonisation and validation, and also via improvements in our understanding of the emissions factors that must be combined with the FRP data to convert the measurements into emissions estimates.

Furthermore, policy makers, science mission planners, those recipients of air quality forecasts and all other users of the outputs of atmospheric monitoring services such as the Copernicus Atmosphere Service, into which the benefits from this project will flow via the improved and validated FRP products and the associated emissions factors, will be downstream beneficiaries.

The IPCC and the African governmental organisations reporting GHG emissions to them will also benefit through the improvements in emissions quantification. Furthermore, those involved in REDD+ initiatives, for example in Miombo woodlands across southern Africa, that aims to 'establish an incentive mechanism to reduce GHG emissions from deforestation and forest degradation, conserve and enhance forest carbon stocks, and promote sustainable forest management' (UNFCCC, 2011) will also benefit. Downstream beneficiaries of the REDD+ programme, including both conservationists and those working in poverty reduction, stand to ultimately gain.